Adaptive Test-Time Scaling for Vision Generative Models

Recent progress in artificial intelligence has led to the development of generative models that can produce high-quality images from user input, such as a text prompt. These systems are increasingly being used in creative industries, education, and scientific communication. However, a major limitation is their high computational cost at the point of use, often requiring hundreds of iterative steps and extensive processing resources to generate a single image. This restricts their accessibility, scalability, and environmental sustainability.
This project investigates the following research question: How can we reduce the computational cost of image generation models during test-time, while maintaining high output quality?
To address this, the project will develop novel adaptive techniques that allow the model to dynamically allocate resources depending on the content being generated. For example, certain parts of an image that are less detailed may not require the same resolution or processing depth as more complex regions. Similarly, some samples may reach satisfactory results in fewer steps, enabling early termination of the generation process. By exploiting these opportunities, we aim to significantly reduce the time and energy required for image generation.
The proposed methodology combines recent advances in computer vision, optimisation, and model interpretability. It introduces dynamic resolution scaling, step scheduling, and attention-based pruning mechanisms that respond in real-time to the model's intermediate outputs. These techniques will be implemented within modern generative architectures and tested on tasks such image and video generation.
The outcome of this project will be a more efficient, scalable, and environmentally conscious approach to deploying generative AI. It will enable wider adoption across resource-limited devices and real-time applications, while contributing to the broader goal of sustainable and accessible machine learning.